Scotland's Rural College and BioSimetrics Limited

To validate biological models predicting performance of cattle and to further improve these models to help generate unique software for ruminant diet formulation based on mechanistic principles.